Clark Contracts

"We would like assistance with
1) Achieving cyber essentials
2) An evaluation of our BYOD strategy, and
3) An understanding of how we can factor cyber considerations into our project approval process."